Search for Exotic Processes using data from the ATLAS Experiment

The proposed research project is to use data collected by the ATLAS Experiment at the LHC to search for physics processes beyond the Standard Model, such as gravitons or extra dimensions. The analysis will extend existing searches e.g. by including new data, exploiting measure event features that have not yet been used and using additional control measurements to constrain systematic uncertainties such as background rates.